Innovative Platform Development

Airstoc is a marketplace dedicated to the professional drone industry. We provide a platform to connect customers with operators from all over the world.

Customers can request bespoke work, obtain quotes and confirm jobs in minutes through our site, regardless of the job and location.

We also showcase and sell aerial stock footage, which enables customers to see the work of our operators to build up trust in our services and allow operators to make additional revenue.